The University of Leicester and Innate-Essence Limited KTP 23_24 R4

To advance the use of turmeric-based health drinks to tackle inflammation in non-athletic populations, enhancing the bioavailability of the key active compounds, building consumer awareness of its effectiveness in this setting and simultaneously establish an improved R&D.